RE-WITCH Renewable and Waste heat valorisation in Industries via Technologies for Cooling production and energy Harvesting

The overarching aim of RE-WITCH is to deliver cost-competitive, game-changing solutions in the field of sustainable industrial cooling and heating. To do so, RE-WITCH will demonstrate advanced thermally-driven industrial cooling technologies based on ADsorption and ABsorption processes driven by an optimized mix of low-grade waste and renewable sources (innovative high vacuum flat plate solar collectors). Such solutions will be demonstrated in 4 demo sites encompassing food and beverage sectors as well as industrial sectors where heat-to-cold solutions are not yet widely explored (bio-refinery, pharmaceutical). The activity will be completed by studying the replicability of proposed technologies in replication sites even integrated with DHN. The project will be delivered by an industrial-driven consortium of 26 partners from 10 countries and it is composed by some of the most innovative SMEs, LEs and R&D centers in the field of industrial renewable H&C leveraging experience from industrial and EU-funded projects (HYCOOL, SO-WHAT, Indus3Es). The multi-disciplinary composition of the consortium ensures that all the challenges (technical and non-) will be addressed to ultimately bring RE-WITCH solutions to the market by 2029. Innovative open access modelling platforms and engineering solutions will be also developed to facilitate the design, upscale, replication and integration in industrial processes of the proposed technologies. Thanks to a stakeholders’ driven dissemination and communication campaign, RE-WITCH will ultimately demonstrate transformative technological solutions that unlock the combined potential of low-grade waste and renewable heat use in industries, hence also targeting integration of heat-to-cold technologies into relevant EU Policies.